Cosmology and astrophysics with multiple large-scale structure tracers

Summary: One of the main obstacles preventing cosmology from becoming a truly robust science of discovery is our lack of understanding of the complex astrophysical systems that underly almost all cosmological observations of the large-scale structure. Fortunately, a broad range of probes of this large-scale structure are now available to us that provide complementary information about the physical properties of these systems. In this project, we will explore combinations between several tracers of the large-scale structure (galaxy clustering, weak lensing, the Sunyaev-Zel'dovich effect, the Cosmic Infrared Background, X-ray and radio data) to construct a complete, data-driven, theoretical model, describing the impact of astrophysical processes (galaxy formation, gas virialisation, AGN feedback) in a cosmological setting. This work will have direct impact on current and future cosmological constraints from a variety of experiments, including the Simons Observatory and the Legacy Survey of Space and Time (LSST).

Aims and objectives: the main aim of this project is to develop novel methodologies for the joint exploitation of weak lensing data from LSST together with external probes of baryons from CMB, X-ray, and radio experiments. This will include quantifying the impact of baryonic effects on weak lensing observables for LSST-level sensitivities, and the level to which external probes will be able to self-calibrate them. We will also explore novel probes, such as diffuse X-ray maps and fast-radio bursts, studying in detail the main potential systematics affecting their analysis, including both observational effects and theoretical modelling uncertainties. The final deliverables of this project will be a set of tools to apply in the analysis of LSST and future experiments, and its exploitation on existing data.

Novelty: the self-consistent exploitation of external baryon probes in weak lensing analyses is relatively new, and significant infrastructure must be built to ensure that this is carried out in a fully robust manner. The field also requires furher development of accurate theoretical predictions for some of these observables, as well as the validation of these predictions against simulations and real data. In this project, we will tackle these shortcomings making use of novel techniques combining analytical solutions and machine-learning methods.

Impact: baryonic effects is currently the most important theoretical uncertainty facing weak lensing experiments. Any reliable cosmological constraints from these data will be put in question unless this problem is convincingly addressed. This project will go a long way towards addressing the problem, by building enough redundancy from external datasets to ensure the self-consistency of the models used to describe baryonic effects. The project will therefore have an important impact on key experiments, such as LSST and Euclid, in which STFC and the UK in general are heavily invested.